Beta Testing, Phase 2/3 Developments & Launch of Eventaly

We are launching Eventaly, a tech platform for market operators to manage, invoice and organise in-person creative markets. The research has been carried out and the software is being created and now we are seeking funding to take it to market. Eventaly is an innovative website that will disrupt and improve current practice in order to increase operating efficiency and support creative small businesses within the craft/market community across the UK and beyond. Its development will offer transformative processes for market organisers and lead to increased operations around the UK enabling greater trade opportunities for small businesses and improving economic developments in this sector.

Both market operators and stallholders access the booking & management system. It holds the potential to unlock opportunities for increased marketing and developmental/creative making due to the efficiency of the system.

The system will allow management of bookings, automation of invoicing that will supersede previous manual efforts and with a built in mail system to easily supply stallholder operational information about the markets - we are excited to launch this within the UK.